Knit It: IoT Product

Knit-It is a start-up company focussing on providing modern solutions to knitting. Our mission is to inspire the younger digital generations to pick up their needles and start knitting, promoting the activity as beneficial to mental health and self-care. This project aims to develop a new product to introduce to the craft industry, that will make knitting fun, easy and accessible for all.